University of Bath And Siemens Industrial Turbomachinery Limited

To use research models of orifice and CFD design parameters to develop a validated operational tool delivering improved gas turbine performance.